Virtuoso - The worlds virtual stage for music education, inspiring the musicians of tomorrow.

During the COVID-19 pandemic many countries decided to close schools, colleges and universities. The dilemma policymakers faced were between closing schools (reducing contact and saving lives) and keeping them open (allowing workers to work and maintaining the economy). Teaching is now moving online, on an untested and unprecedented scale. Student assessments are also moving online, with a lot of trial and error and uncertainty for everyone going forward.

The global online education market has a projected growth rate of 10.26% to reach a total market size of US$286billion by 2023\. The market size for live streaming in education grew from US$14.94 billion in 2014 to US$23.44 billion in 2016 pre Covid-19\. Today with the impact of COVID-19 there will be a hyper acceleration growth of these markets and a massive net shift to a B2C education models. In the UK Music provision will be severely restricted or removed in state schools from September 2020\. Of the 3m young people teaching themselves music at home, 1.75m are learning to Dj, produce and MC.

In response to global online trends and the impact of COVID-19, FutureDJs have developed a new online virtual live streaming teaching service, called "Virtuoso" the worlds virtual stage for music education with the goal of making music education accessible for everyone. Following 3 years of groundwork teaching and delivering courses in schools around the country in electronic music, FutureDJs have devised a highly scalable distribution model with multiple revenue streams for the whole music industry, artists, education facilities and teachers.